The Use of BMS to Control Facades

A simple advancement of BMS will be better integration of façade control with BMS. This requires facades that are more readily controllable and greater use of automated facades. This project will overcome common barriers to the use of automated facades and give guidance on operating strategies for façade shading, ventilation and other aspects of functionality. Barriers to be broken down by this project include issues of who designs, who constructs, who is the integrator of the different elements and questions about how automated facades perform in practice.